Fit Cube

"The Fit Cube will give the user a wide range of exercises and types of fitness training from HIIT training, body weight exercises, resistance training and light cardio. It will allow users freedom to explore their own fitness requirements without the need for a fitness instructor standing by them every step of the way. The software will demonstrate exercises, time exercises and count reps. This piece of equipment will only take up the same space as 2 treadmills in a gym area and the amount of exercises is endless.
The Fit Cube will take away the need for gym users to rush to gyms for programmed classes. Any user can design their own class or take a preloaded class just be touch go on the software and it’s all contained within a 3 meter square. There will also be the option to challenge other Cube users in the gym or in another gym that has a Fit Cube and have the results posted on social media or within the Fit Cube website.
Most fitness machines consist of an exercise and a screen to touch for example a treadmill or bike. But the exercises are limited to one exercise the Fit Cube will give users so much more choice, imagine being able to do a class inside the gym every time you attend and then being able to look at the results of your training session. An app can be development for users to book the cube check results and general information.
From fitness instructors point of view the ability to place a gym user in the Fit Cube will release them to perform other duties. A fitness instructor won’t deliver a fitness circuit over and over again to gym users all day long but the Fit Cube will.
"